Anxieties of Masculinity: Male poets and 'the "effeminate" work of poetry'

The proposed project is a creative-critical PhD on poetic performances of masculinity.Where previous research has explored 'hypermasculinity' - the compensatory exaggeration oftraditional masculine values - I am interested in two types of poetic responses to hegemonic masculinity, critique and redevelopment, which reject rather than accept its behavioural demands.
Using reflexive practice-based research, critical analysis of an emerging generation of poets, includingAndrew McMillan, Bobby Parker and Wayne Holloway-Smith, who are questioning masculinity, andsemi-structured interviews, I will ask the following research questions:
1) How can poetry critique hegemonic masculinity?
2) How can poetry develop alternative masculinities?